PhD in Evaluating the Influence of Tangible 3D Printed Replicas on the Museum Experience

The project seeks to leverage user experience methods from industry to explore the use of tangible 3D printed replicas within museums. The main aims of the project are to understand how such replicas affect the museum experience and how they influence both the interpretation and behaviour of visitors.

This project will be jointly supervised by researchers in WMG at the University of Warwick and Oxford University Museum of Natural History and the doctoral researcher will be expected to spend time in both institutions, as well as becoming part of the wider cohort of CDP-funded doctoral students across the UK.

The studentship will focus on the impact of tangible 3D printed replicas, models produced via the process of additive manufacturing, on the museum experience of visitors. The primary purpose of this is to investigate the feasibility of employing such replicas in museums and how visitors interact with and learn from such objects.